An Innovative AI driven water event meter, designed to address water shortages, , save on bills and reduce water leaks by up to 7%.

Creative EC (Creative) is a rapidly growing UK-based SME specialising in water efficiency. Creative was founded by Keith Ali and Eamon Murchan and is lead by Emma Call, Steve McCorry. The founders have experience in global sales and SaaS technology. Within 25 years, major cities could face having no water, of which London is in the top ten. Climate change, increasing population and consumption is causing a sustainability concern. The Environment Agency is calling on water companies to invest in reducing leakage. Creative's Waterfall device is designed to address water shortages, therefore, reducing excess abstraction and reducing the need for new reservoirs.